Investigating the factors that influence genome stability when replication forks encounter single-strand DNA breaks and protein roadblocks

DNA replication is fundamental to the propagation of life. It is performed by complex protein machines, which are assembled onto DNA at chromosomal sites known as replication origins. These machines unwind the DNA double helix to form "fork" structures, at which the copying occurs. In eukaryotes, replication commences with the firing of origins during S-phase of the cell cycle. Upon firing, each origin releases a pair of "replication forks" that travel in opposite directions away from their site of initiation. DNA replication is completed when forks from adjacent origins merge. This potentially seamless pattern of replication initiation, elongation and termination is disrupted by different types of single-strand DNA breaks (SSBs) and protein-DNA complexes (PDCs), which block replication fork progression. Replication fork blockage can cause the replication machine to disassemble and the fork to break. It can also cause under-replication of DNA and consequent problems with chromosome segregation during cell division. These potential outcomes pose a major threat to genome stability, which is mitigated by pathways that variously protect, repair and restart blocked forks. However, these pathways are not risk-free and can also cause mutations and genome rearrangements, which may promote ageing and age-related diseases such as cancer. The aim of this project is to determine how the cellular response to replication fork blockage is affected by the nature and context of the SSB/PDC, and how this in turn influences the risk of mutation and genome rearrangement. We will also discover key factors that direct the processing of blocked forks down safer routes and enable forks converged at PDCs to be resolved. As genome deterioration is thought to be a key driver of the ageing process, a better understanding of its root causes, and factors that slow its progress, will ultimately guide the development of new strategies to maximise our potential for healthy ageing.

Technical abstract
Problems that arise during DNA replication can cause genomic alterations that promote ageing and age-related disorders. In particular, replication fork collisions with single-strand DNA breaks (SSBs) and protein-DNA complexes (PDCs) pose a frequent threat to genome stability. Such collisions can cause "fork collapse" which involves disassembly of the replisome and regression and/or breakage of the fork. When this happens, the cell is at a greatly increased risk of acquiring mutations and genome rearrangements that stem from errors made during the repair/restart of the collapsed fork. Avoidance of fork collapse through mechanisms that stabilise stalled forks can negate the need for "risky" repair/restart. Such mechanisms provide time for barrier removal and replication resumption or for DNA replication to be completed by the oncoming fork converging on the stalled fork. To what extent the nature and/or context of the SSB/PDC influences fork collapse, engagement of different protection and/or repair/restart mechanisms, and occurrence of mutations and genome rearrangements, is largely unknown. Using a unique experimental system that we have developed in the fission yeast Schizosaccharomyces pombe, we will directly compare fork processing at a range of different site-specific SSBs and PDCs to establish how pathway choice, and associated potential for genome stability, varies depending on the nature of the fork blockade. We will also identify new factors that limit fork collapse and recombination-dependent replication restart, discover how fork convergence impeded by PDCs is resolved, and reveal how the CRISPR-dCas9 system can cause genome instability by perturbing DNA replication. Through these studies, we will better understand the mechanisms that promote genome stability, which in turn will help guide the development of new approaches for promoting human healthspan.

Potential impact
This project will deliver important new insights into how replication fork conflicts with single-strand DNA breaks and protein-DNA complexes are processed within eukaryotic cells, and how this affects the acquisition of genomic mutations and genome rearrangements that are likely drivers of ageing and age-related disorders. By determining the factors that govern these vital processes, we will aid future endeavours to develop new strategies for improving lifelong health and well-being of humans.

The biomedical and biotechnology implications of our work fit within BBSRC's key challenge areas "Lifelong Health" and "Biotechnology for Health" under its Strategic Research Priority 3 ("Bioscience for health").

Beneficiaries will include:

Scientists engaged in the fundamental research on DNA replication, DNA repair and genetic recombination as well as clinicians will be immediate beneficiaries of our work. The outputs of our research will stimulate further basic and translational research that ultimately will benefit the nation's health through the development of new diagnostic, prognostic and therapeutic tools. Other beneficiaries include NHS and other healthcare professionals.

Scientists and biotechnologists engaged in the development and use of the CRISPR-dCas9 system will also be immediate beneficiaries of our work, which will reveal potential new applications as well as limitations/ramifications for this technology.

Students: The molecular mechanisms of DNA replication, DNA repair and genetic recombination are core topics for most students of molecular biology, and our discoveries about how blocked replication forks are processed will likely feature in future additions of standard text books (e.g. Lewin's Genes XII). Our findings will contribute to a more complete description of the mechanisms that cause genomic alteration, as well as those that attempt to limit it, and thereby enhance the molecular biology curriculum to the benefit of future students.

Wider Public: The researcher that will be employed on this grant, together with the PI, will pursue outreach activities through participation in Departmental Science Open Days (e.g. putting on practical demonstrations in molecular biology or microscopy), talks at local schools and providing work experience for school pupils.